Enhanced onshore oil recovery through novel combine heat and power stirling technology

Island Gas Ltd (IGas) and Landfill Systems Maintenance Ltd (LSL) have developed a novel process to generate

heat & power at onshore conventional oil wellsites. The process utilises low volume gas flows common to UK

onshore extraction sites to power a novel combined heat and power (CHP) stirling engine. This will eliminate

need for grid electricity for pumping oil, with the heat used to separate oil & water at the wellhead (currently

transported, collated and de-watered at remote processing centres). Gas utilisation will reduce back pressure

at the well bore allowing for increased flow rates, enhancing production and extending reservoir life. This low

cost enhanced oil recovery process provides timely benefits for the operator and the environment in reducing

methane gas vented to atmosphere. Technology integration and validation will be carried out at IGas’s

Scampton wellsite, with engine modifications and monitoring being undertaken by specialist gas extraction and

mangement firm, LSL. Demonstration of the system is scheduled 2016 with commercial deployment likely to

commence end-2017.